Development of an Innovative Portable Handheld Pupil Diagnostic Device - Pupiloscope

Every year in the UK alone over 1 million people attend Hospital A&E departments suffering
from head injuries which can lead to severe brain injury. People can also suffer brain injury if
they have a stroke, disease or during intensive care.
Pupil monitoring is critically important in the acutely ill patient, it is a regular diagnostic
feature in pre-hospital (paramedic), intensive (ITU) and high-dependency (HDU) care. It is
part of an important neurological observation routine and a measurement clinicians use to
regularly assess a patient as the pupils’ size and reaction to light gives an indication or early
diagnosis of potential brain trauma in injured or post operative patients.
Pupil response is the only assessment of human condition that is still measured by another
human. Current practice is for a Doctor or Nurse to measure pupil size & dilation manually by
shining light (using a pen torch) into patients’ eyes - an assessment subjectively affected by
their judgement, training, their own eye sight and the light levels around them. The
measurement is not accurately quantified and hence cannot be referenced and compared by
other clinicians (for example) throughout the patient admission/treatment process. Failing
torch batteries and bulbs also impair this critical life threatening diagnosis.
Hence the clinical need for improved monitoring and assessment of pupil response was
identified and investigated by Newcastle NHS Freeman Hospital Trust. They conceptualised a
device obtaining two patents granted on electronically measuring and recording the size and
rate of dilatation of a patients’ pupils. It developed a simple prototype and looked to license
the technology. ViVO Smart Medical Devices secured an exclusive worldwide license to
develop and commercialise this innovative concept - to be called a Pupiloscope. The aim of
the project is to develop the Pupiloscope as an important medical diagnostic device for use in
the NHS & Global Healthcare Market.